Edged sensing array affording Intelligent integrated airspace awareness

Drones are set to transform industries of all types by optimising processes and reducing the cost of e.g. logistics and surveillance to near £zero. However, methods capable of tracking and increasing drone visibility need to be developed before commercial drones gain mainstream and legislative acceptance around our towns and cities, safely amongst people.

Drone Defence herein aim to prove the technical feasibility of detecting the characteristic signatures from both legal and rogue drones through innovative sensor, and data processing methods. Our approach will enable autonomous drone tracking and a quick-response system capable of opening the 'motorways in the sky' through increased critical airspace visibility and awareness.